Einsteins equations as an evolutionary partial differential equation

Markus will be studying problems related to analysis of partial differential equations arising from physics, specifically in the theory of General Relativity.